FALCON-Finishing of Additive layer components on a novel platform

The uptake of additive manufacturing processes in higher volume production is significantly limited by the lack of an integrated solution for the manufacture of precision components which require further finishing processes. Project FALCON (Finishing of Additive Layer Components On a Novel platform) aims to deliver a disruptive and logically integrated hybrid manufacturing solution for the finishing of near-net shaped complex precision components which are typically produced by (but not limited to) additive layer manufacturing. This aim will be realised by combining and integrating a range of subtractive processes such as CNC machining with finishing processes and inspection to ensure process control and part validation. FALCON will be based on utilising a novel dematerialised energy efficient parallel kinematic machine platform (PKM) to enable realisation of the hybrid solution. The project will provide a unique solution offering a major breakthrough in floor to floor times, component cost and routing simplicity for a wide range of components applicable across many industrial sectors.